ClimateTech BEBlock: Revolutionising Waste Management and Energy Generation.

In a world grappling with environmental challenges process industries, responsible for a significant portion of global energy consumption and CO2 emissions, are at a crossroads. In the UK alone, these industries account for 21% of total delivered energy and 29% of carbon emissions. A notable contributor is the food and beverage industry, the largest manufacturing sector in the UK, which not only contributes to 35% of the UK's territorial emissions but also generates approximately 3.1 million tonnes of food waste annually. As the need for sustainable solutions grows, the quest to decarbonise these industries becomes not just a goal but a necessity.

Enter BEBlock, an innovative solution designed to revolutionise the process industries' approach to energy and waste management. BEBlock is a groundbreaking decentralised energy generation and waste-management system developed by Biofuel Evolution, alongside experts in biochemical engineering, carbon capture, conversion, and engineering biology. This system is tailored to reduce greenhouse gas emissions and energy costs significantly while decreasing reliance on external fossil-derived energy sources.

BEBlock represents a fusion of existing technologies - including a bioreactor, hydrolyser, and microbial fuel cell - ingeniously integrated to develop novel biological pathways. These pathways are capable of transforming organic waste streams into valuable products, paving the way for a more sustainable industrial future. Our approach focuses on delivering sustainable solutions to established markets like the Food and Drink industry, through licensing and partnership agreements, setting a new standard in environmentally-friendly industrial practices.

The project's culmination will be the creation of a semi-integrated working prototype, BEBlock. This prototype will enable the Biofuel Evolution team to thoroughly test and validate the technology against industry standards, with the aim to eventually showcase BEBlock at a trial site. Our vision is to contribute significantly towards achieving the UK's 2050 Net-Zero target and Industrial Decarbonisation strategy, as well as supporting the UN's Sustainable Development Goal 12, specifically Target 12.3, which aims to halve global food waste per capita at the retail and consumer levels by 2030\.

ClimateTech BEBlock is more than just a project; it is a testament to the power of innovation in driving sustainable change, heralding a new era of environmental responsibility in the process industries.